Application of Real Time Single Particle Integrated Al-Optoelectronic Techniques for Detection and Discrimination of Airborne Biogenic Aerosols in Div

Bioaerosols represent the most complex aerosols in the atmosphere, however due to low
concentrations and complex chemical composition, measurements are sparse and therefore there are
significant gaps in our understanding. The aim of this research project is to expand the scientific
community's knowledge of airborne biomes through conducting laboratory and field experiments with
the state-of-the-art Poleno-X instrument at a range of locations across the globe. This study primarily
focuses on geographically isolated polar regions, selected due to the amplification of climatic effects
and the scarcity of research on bioaerosols acting as INPs and CCN in these regions. The Poleno-X
will also be deployed on the FAAM research aircraft to aid our understanding of bioaerosol dispersion
and long-range transport, specifically in remote, otherwise inaccessible regions. The data collected,
will provide a more holistic view of bioaerosol atmospheric dynamics and inform climate and
dispersion models, improving our knowledge of climate feedback systems.
Existing UVLIF instruments make use of optical, geometrical and chemical properties by
incorporating physics based digital holography, fluorescence spectroscopy, fluorescence-lifetime and
polarisation techniques, to detect and classify airborne bioaerosols and non-bioaerosols in real-time. In
addition to this, the Poleno-X incorporates AI-single particle optical signature recognition algorithms.